The University of Essex and Soil Moisture Sense Limited KTP 22_23 R1

To apply intelligent automation to soil moisture data analysis, decision support and system maintenance prediction using the latest techniques in machine learning and data science.